An virtual reality software for people with seasonal affective disorders to improve their quality of life

Mental health and substance use have become areas of increasing importance worldwide as they contribute to a high burden of disease as well as loss of life. This project focuses on applying virtual reality to reduce the symptoms of seasonal affective disorder.